Glasgow Caledonian University and Doble Powertest Limited

To develop the capability of ElectroMagnetic Interference (EMI) for diagnostic condition assessment of generators, motors and cables to support the power generation industry.